New Technology for High-Performance and High-Capacity Bio-separations: Protein Purification using "Hydrophobic Water" Solvent Systems

New Technology for High-Performance and High-Capacity Bio-separations: Protein Purification using "Hydrophobic Water" Solvent Systems in Countercurrent Chromatography Apparatus

Summary

In the biotechnology industries, the manufacture of high-value proteins, peptides and biomolecules require fast, low cost, reliable, GMP-compliant and scalable production methodologies. One scientific area used to achieve this, is the use of preparatory chromatography and related extraction technologies. It is proposed to use a combination of three relatively new technologies, namely: (1) ionic liquids, (2) modern high performance countercurrent chromatography (HPCCC) and centrifugal partition chromatography (CPC) and (3) co-solvent free, high water content microemulsions derived from catanionic surfactants. The microemulsion solvent systems proposed are a class of surface active, hydrophobic ionic liquids, which enable a new range of high performance, high capacity and environmentally friendly separations of peptides, proteins and other biomolecules. The mobile or carrier phase in these separations is usually water, which makes the process cheap and environmentally benign. This is a highly multidisciplinary project, which will combine elements of bioscience, biochemistry, chemical engineering, physical, and synthetic chemistry. This project will make use of ionic liquids solvent systems and microemulsion solvent systems in the solvent extraction and countercurrent chromatographic preparation, purification and isolation of peptides and proteins of commercial importance. This will initially use model separations of proteins, to develop and integrate the different technological parts of this new methodology, and then use this information to carry out separations of proteins mixtures from natural sources. Also, this project aims to scale up the protein separations by the use of high capacity CPC equipment installed in the QUILL Research Centre and employ automation to reduce the running costs of the separations. The ultimate goal of this project is to produce a general purpose, clean, water based, efficient, cost effective peptide and protein separation system, that can be exploited by the UK biotechnology industry and help in the growth of these sectors in the UK economy.

Technical abstract
New Technology for High-Performance and High-Capacity Bio-separations: Protein Purification using "Hydrophobic Water" Solvent Systems in Countercurrent Chromatography Apparatus

Technical Summary

This project makes use of newly discovered ionic liquids and microemulsion solvent systems derived from ionic liquids, for use in modern countercurrent chromatographic (CCC) equipment. CCC separations are based on the partitioning of solutes between two immiscible solvents. It is proposed that a combination of (1) ionic liquids, (2) modern high performance countercurrent chromatography (HPCCC) and centrifugal partition chromatography (CPC) and (3) co-solvent free, high water content microemulsions be used to separate peptides and proteins. The microemulsion solvent systems that would be used contain a surface active, hydrophobic ionic liquid / water / hexane mixture. These have water as a mobile phase and a high-water content microemulsion as a stationary phase in the CCC machine. This will enable a range of high performance, high capacity and environmentally friendly separations of peptides, proteins and other biomolecules to be carried out. Since the mobile or carrier phase in these separations is usually water, this makes the separation process cost effective, environmentally benign, robust and tolerant of suspended solid matter in the samples (which would normally destroy a HPLC column). In addition, the whole process can be scaled up and automated to minimize protein production costs.

Potential impact
The research will have a direct impact on biotechnology and pharmaceutical industries, and on society, contributing to the development of a new separation technology suitable for scale up for commercial production of peptides, proteins, bio-chemicals and pharmaceuticals.

Industry:
Ionic liquid-liquid chromatography (ILLC) and ionic liquid micellar chromatography (ILMC) are well suited to the cost effective, clean, sustainable extraction and purification of peptides, proteins and other bio-chemicals. This will enable the extraction of high value peptides and proteins from various sources. The ionic liquid-liquid extraction and chromatography technology (using a water mobile phase) also offers the possibility of expansion, from laboratory to industrial scale, which, given the full recyclability of ionic liquids and other solvents used, the low toxicity of the ionic liquids, and the benefits of a highly intensified water based technology, generates higher operational safety margins, and the potential benefits of reduced costs. This process can be fully automated through the use of computer controlled pumps and switching valves, and allow semi-continuous or continuous separations, which are preferred by industry.

The following activities will ensure effective communication of the project results to the relevant stakeholders and their engagement for further exploitation of the ILLC and ILMC technology.

Links with process industries in existing research and industrial consortia:
We have substantial links with process industries via QUILL, with an industrial consortium. The consortia will be used as an avenue to disseminate the results of the work, and to engage with industries with potential applications of ILLC and ILMC.

Presentations in conferences and publications:
The outcomes of this innovative technology will be disseminated through QUILL via patenting and licensing intellectual property (through our partners Mathys and Squire) and publications in high impact journals.

Society
Many current methods of producing peptides and proteins generally work on small scale. Currently there is a demand research and medicinal products based on peptides and proteins, and ILLC and ILMC will provide a direct means for extracting and purifying such compounds, via a sustainable, environmentally friendly, easily scalable and automated process. The technology we aim to produce can generate significant quantities of isolated therapeutic compounds, extending its benefits to the wide community.
.
We plan to disseminate the results of the project to the general public through activities such as articles in general publications, articles that discuss the importance of intensified separation technologies, of ionic liquids and of their application and producing therapeutic compounds. This will be posted on the Universities web sites and in various publications.